MariLight 2

**MariLight2** is aimed at transforming shipbuilding and marine fabrication sectors in the UK, developing and demonstrating **Smart Design** and **Large Scale Additive Manufacturing (LSAM)** technologies that will revolutionise the traditional design and build process. MarilLight, the CMDC2 feasibility project, concluded that topology optimisation could reduce the weight of ship structural components by up to 48% with no impact on performance, and widespread application of these applications could **reduce the the total weight of a typical steel ship by 13%**, with the associated through-life fuel and emission reductions

The Malin Group, Caley Ocean Systems, and BAE will showcase its efficacy in a low-risk, pre-production environment through functional component testing. Backed by a consortium of 8 partners and a select Steering Group, the project ensures that outcomes remain pertinent and aligned with industry demands while expediting certification and qualification for a sustainable, data-led, and digitally enabled large-scale manufacturing trajectory.

Upon successful completion, **MariLight2** is expected to inject £300M into the UK economy, generate over 100 jobs directly, and create indirect employment opportunities for 5,000 individuals nationwide before 2030\. Anticipated deliverables include 50% production productivity improvements, reliability, and export potential for large-scale manufacturing, and operational cost reductions---such as delay and manual handling---by up to 90%.

The innovative thrust of **MariLight2** lies in its comprehensive approach. By integrating circular design principles and leveraging data-rich, automated production, it optimises manufacturing processes. Combined with LSAM methodologies, this results in streamlined, localised, and flexible production pathways. The incorporation of digital product passports delivers a cradle-to-grave traceability approach, enhancing end-of-life strategies and minimising waste.

**MariLight2** is set to significantly reduce steel usage in manufacturing, with like-for-like reduction of 31% facilitating potential annual savings of 14 million tonnes in global shipbuilding. It will counterbalance an estimated 12 million tonnes of CO2e, in line with the UK's 2050 net-zero target.

The **MariLight2** methodology is expected to curb scrap production by 25%, shrink manufacturing emissions by 37%, and enable 90% of parts to have circular opportunities. Through data traceability, integrated manufacturing pathways, and digital product passports, it aims to augment productivity by 50% and boost reliability by 60%.

With key end-users such as Malin, Caley Ocean Systems, and BAE Systems, supported by a diverse consortium of specialists, **MariLight2** meets the industry's call for innovation head-on. It not only aligns with Maritime UK National Priorities, but also the broader global sustainable development agenda, marking it as a **genuinely transformative endeavour**.